Molecular Targets Open for Regulation by the gut flora New Avenues for improved Diet to Optimize European health (TORNADO)

Technical abstract
Europe is facing major diet related health problems. Attitudes to eating habits have to be changed and the benefits of alternative treatment regimes substantiated. This can only be achieved by providing guidelines regulating health claims based on scientific data. Thus, there is a unique opportunity to use gut flora in potential treatment regimes and as a preventive target for major diet related health problems. TORNADO consortium of which IFR is a partner, proposes a systemic and comprehensive mechanistic approach to deliver scientific data that can be compiled as guidelines for European authorities. TORNADO will determine the influence of diet on the gut flora and highlight the impact of gut flora on the immune system/other organ systems. TORNADO aims to investigate molecular targets that are subject to regulation by gut flora and diet that sustain health. This will be done by an increasing level of specificity, from (1) investigations of dietary habits and health in population cohorts, through (2) intervention studies in humans and animals. TORNADO will deliver data that can be used to recommend biomarkers for evaluating effects of diet or microbes. TORNADO’s program will accelerate future design of personalized functional food for specific target groups.